Developing New Partnerships and Exchanging Knowledge to Understand Perpetrators of Sexual Harassment and VAWG in the Night Time Economy

The project will develop detailed insight into the opportunistic and situational context in which sexual harassment and Violence Against Women and Girls (VAWG) in the night-time economy (NTE) is perpetrated in Newcastle upon Tyne. The project engages existing and new stakeholders through working with statutory partners, new grassroots community projects, and key informants from victims and mens' groups. Through its work the project will forge new partnerships and important opportunities for knowledge exchange. These will 'fill the gap' in terms of understanding the dynamics and character of the significant and complex criminal and harms associated with this emerging aspect of VAWG.This will help identify new opportunities for preventive intervention and develop insight to inform awareness-raising campaigns that can seek to challenge normative cultures that enable offending and harmful behaviours to occur.

The project will develop detailed insight into the opportunistic and situational context in which sexual harassment and Violence Against Women and Girls (VAWG) in the night-time economy (NTE) is perpetrated in Newcastle upon Tyne. The project engages existing and new stakeholders through working with statutory partners, new grassroots community projects, and key informants from victims and mens' groups. Through its work the project will forge new partnerships and important opportunities for knowledge exchange. These will 'fill the gap' in terms of understanding the dynamics and character of the significant and complex criminal and harms associated with this emerging aspect of VAWG.This will help identify new opportunities for preventive intervention and develop insight to inform awareness-raising campaigns that can seek to challenge normative cultures that enable offending and harmful behaviours to occur.